Modern Wonderland: Modern Spaces and Mythical Figures in Nineteenth-Century England

In nineteenth-century England, there was a persistent fear that myth and magic were disappearing. The folklorist William Jones claimed that 'ghosts, goblins, and fairies' had been ousted by 'steam, electricity, and other achievements of science', and, in the short story 'Titania's Farewell' (1869), the insipid fairies abandon their home to avoid the 'smoke of the factories'. If magic was disappearing, 'modernity' was to blame. The perceived, irreconcilable gulf between a fantastical 'past' and the industrial present culminated in the second edition of James Frazer's The Golden Bough (1900). Frazer posited that the march of civilisation was from magic, to religion, to science. When, seventeen years later, Max Weber claimed that the fate of his times was the 'disenchantment of the world', he sealed one of the most enduring and dominant narratives in cultural history: that, by the early twentieth century, a rational society had pushed out myth and magic.

My doctoral thesis aims to challenge the disenchantment narrative by looking at nineteenth-century spaces. My research asks how folkloric figures who originated in the woods, hills, and rivers of the natural world, were affected by the industrial transformation of the landscape, and I hypothesise that they were not dispelled, but reinvented; modern environments provided the inspiration for the making and remaking of myths. I would position my thesis within recent research that maps out the bewitching potential of nineteenth-century life. Marina Warner, for instance, has shown that Morse code and photography substantiated belief in spirits, while Karl Bell has argued that the smog-filled streets of the Victorian city were a conducive setting for magic. My thesis would address gaps in scholarship by focusing on mythical figures (as opposed to the well-documented spiritualist movement), and by investigating three spaces that were of great significance to nineteenth-century England: the asylum, the public park, and the factory.

All of these spaces vitalised the presence of mythical heroes and monsters in the popular imagination. In 1808, the County Asylum Act established the first publicly-funded asylums in Britain, and the formalised separation of those with mental illnesses from the general population offered fertile ground for myth-making. I wish to investigate the intersection between the asylum and fairy lore, from the overlapping iconographies that depicted fairies and those with mental illnesses bearing straw crowns, to the influence of therapeutic balls on accounts of fairy dances. This holistic approach to analysing modern spaces - taking into account their physical structure, social impact, and symbolic weight - would then be applied to the public park. Demand for public parks grew in the 1830s on the basis that reprieves in the urban landscape would improve the health of the nation. These green sanctuaries, redolent of the Garden of Eden and decorated with statues of mythical heroes, also acted as exhibition spaces for a host of 'curiosities'. I propose that the combination of nature and spectacle made the public park a fertile site of enchantment. Thirdly, I would explore how, in the presence of the textile factory, stories of mythical heroes were rewoven to reflect modern ideas about craftsmanship and mass production.

These preliminary lines of investigation will scrutinise what myths reveal about our relationship to both natural and manmade environments. My thesis will use an interdisciplinary approach that encompasses literature, visual art, and ephemeral material, and will draw upon such archival resources as the John Johnson Collection of Printed Ephemera. By considering the breadth of nineteenth-century culture, I will question the narrative of disenchantment, and illuminate the ways in which modern spaces gave mythical creatures a new lease of life.